Cellulose-nano crystal material innovation unlocking wide spread market disruption

We are in a climate crisis. ~14mil tons of plastic end up in the ocean annually, and ~1/2mil tonnes of this are plastic microfibers released from plastic-based textiles. Fashion is predominantly made from fossil fuels, accounting for 1.35% of global oil consumption. Mixed petroleum materials inhibit recycling, preventing circular economy progress. Society is desperate for biodegradable and recyclable materials.

As an advanced material technology company, Radiant Matter aims to shift industry dependence on petroleum-derived plastics, metals, and minerals as a colour material resource. We are developing a new generation of colour and material solutions derived from renewable/recyclable cellulose in waste fruit skins/paper/textiles.

Our platform material technology is bio-inspired from nature's ingenuity, such as brilliant colours in peacock feathers, beetle wings and butterflies. These magnificent colours are produced by the material's inherent nano-architecture which interacts with light, forming the most vibrant, glittering colours on earth, known as structural colour. Using sustainable bio-sourced materials, our material platform mimics nature's colour phenomenon, building material solutions with tailored end-of-life circularity(biodegradable/recyclable).

Radiant/sparkling colour is an essential ingredient of countless industry products(packaging/cosmetics/textiles/coatings/automotive). As humans, we are innately attracted to sparkle 'as glistening water'(Ghent-University). Industries need sustainable/biodegradable options to continue offering consumers colourful effects whilst aligning with UN-Sustainable Development Goals and emerging plastic policies.

The culmination of previous-separate R&D is combined in this project to unlock future market avenues. This grant enables critical R&D to position Radiant Matter to commercialise its first products rapidly, revolutionising the approach to sustainably sparkling colours/components and finishes for the textile circular economy, outperforming existing materials on the market(recycled-PET/sequins), which lack shimmering brilliance which we achieve. Both luxury and mass-market use the same PVC/PET sparkling materials, so our opportunity for growth is enormous. This project will unlock further Radiant Matter innovation, solving the ubiquitous environmental sparkle disaster helping industries meet ESG targets.